Japanese partner cooperation feasibility study: AI enabled ventilation with air con and HEMs integration

The Japanese partner cooperation feasibility study will explore cooperation opportunities in Japan for our 'Think.Air' AI enabled residential smart ventilation technology.

The project will identify and engage with businesses, research organisations, customers and end users. Their local expertise will help identify market and product requirements and route-to-market options which will help speed up commercialisation of our technology in Japan, the third largest economy in the world.